Advanced Protocols for Quantum Cryptography.

Quantum communications is based on encoding information on single photons transmitted over
optical networks. The technique provides a way of distributing secret digital keys on optical
fibres that can subsequently be used for encrypting and authenticating data. Although the
practicality of quantum communications has been demonstrated in several field trials, the
technology still has several limitations. Not least is that individual links have a limited range
due to photon loss in the fibre. To overcome this restriction, trusted node networks can be built
in which each link is limited to a distance of typically 100km. This project will investigate new
protocols and techniques that significantly increase the range of quantum cryptography and
allow intermediate nodes which are untrusted.